De Montfort University and Serendipity Artists Movement Limited

To co-develop novel digital and virtual training and artistic resources from the creative practice and archive of black dance materials. To deliver new audiences to sustain its associated creative and cultural industries partners, collaborators and artist-suppliers.